Developing a Covid-19 Support App for Junior Healthcare Professionals

The Covid-19 pandemic has placed considerable strain on junior healthcare professionals who are receiving reduced support from senior colleagues due to stretched NHS resources. They are also losing out on career progression opportunities due to lack of time and cancellation of training courses. With a vaccine unlikely to be available for at least 18 months, this disruption will persist for some time. Our project focuses on developing a mobile application which provides junior healthcare professionals with the guidances required to manage Covid-19 patients in the short-term, whilst ensuring they are able to access training to progress their careers in the longer-term.

Adequate senior support and potential for career progression are significant factors in boosting morale and job satisfaction amongst healthcare workers (Collins _et al_. 2000). Finding novel ways to support junior staff and ensure that mechanisms for career progression are still available will therefore be a key part of supporting healthcare worker's mental health during this crisis.

Current national Covid-19 guidance is targeted at senior clinicians and often has much assumed knowledge. This makes it particularly difficult for inexperienced staff to use. AG Education (medical education provider) propose to build a comprehensive educational mobile application, offering a solution to junior healthcare professionals which:

1. Provides the latest evidence-based guidance on the treatment of Covid-19 patients, in an appropriate format for junior healthcare professionals.
2. Provides remote access to career progression resources and training.

Extension for Impact funding will subsequently allow us to extensively beta test the app using a varied cohort of junior healthcare staff. Specific features of the app will be scored, including educational value and intuitiveness. Any low scoring areas will be changed where necessary. In addition to this we will engage in commercial activities which will increase our speed to market and improve the impact of the application.